Seeing past the clouds: understanding weather and energy transport in substellar atmospheres

Understanding atmospheric energy transport is fundamental to all aspects of planetery science. Clouds, chemistry, and thermal structure all depend on energy transport, and have all been implicated in driving variable emission from substellar and giant planet atmospheres. Decoding this variability has become a central theme of substellar science. Meanwhile, spectacular data from JWST is revealing unexpected thermal structures that cannot be explained with traditional models and require additional sources of heating or energy transport. The research proposed here tackles these challenges head-on. We will implement a new data-driven analysis framework for determining the key factors driving variability across the full temperature range of known giant (exo) planets by uniformly analysing all JWST timeseries datasets for substellar objects obtained so far. This analysis will measure variations in cloud cover, thermal structure, chemistry, and establish the importance of auroral processes in atmopheric heating. We will also carry out a detailed spectroscopic study of WISE1935, which appears to display the first known star-free stratospheric temperature inversion to establish the full picture of the nature of the emission and its implications for energy transport in this very cool atmosphere. This research programme will provide unparalleled insights to energy transport processes across a range of extrasolar atmospheres from the warmest down to the cold water cloud regime.